Underpinning Power Electronics 2012: Devices Theme

This programme is part of the EPSRC project on Underpinning power electronics. It is one of four main research themes supporting the centre (along with integrated components, Converters and Integrated Drives) and focuses on the basic building block of power electronics, namely the semiconductor components. The aim is to enable a step-change in the state of the art. By enabling the development of new technology, gaining deeper theoretical insight into the physics of failure, building predictive reliability models and compact models, this programme will be of direct benefit to the central hub and the other themes as well as supporting and stimulating UK manufacturing industries in the area of power electronics and providing internationally leading research output.

Potential impact
The beneficiaries of the proposed research include the academic power electronics and power devices communities, and the academic activities in the associated areas of electrical power systems, more-electric transport technologies, materials and manufacturing / fabrication techniques. The research will have direct relevance and benefit to companies in a range of technical service and manufacturing sectors, and these are areas where the UK has significant presence, strength, and capability to exploit new technologies. These include designers and manufacturers of power devices, power module assemblies, passive components, thermal management solutions, and designers and manufacturers of complete converter systems. In addition, the advances in converter performance and functionality that are enabled by the research will be of benefit to system integrators, providing them with the capability to realise new system concepts such as high voltage DC power transmission networks, more effective and efficient power generation from renewable sources, advanced forms of electric vehicle, or electrical systems that reduce the fuel burn of aircraft and ships. Furthermore, the advances in converter topologies, control methods and manufacturing techniques will spill over into the power electronics and motor drives sector more generally, bringing advances in performance and reductions in manufacturing costs. Society more generally will benefit from the continued prosperity of indigenous businesses and will also enjoy sustainability benefits arising from the increased, and more efficient, use of renewable energy sources and the availability and widespread use of low-carbon forms of transport. It is expected that some of these benefits will start to feed into the industrial base within two years of the programme start, with increasing levels of uptake beyond that date.